Novel In-Cell Instrumentation Methods for Large Format Prismatic Battery Cells project

WMG are developing future "smart battery" technology that includes novel sensing, data processing and control methods embedded directly within the structure of the battery. Of particular interest is the in-situ measurement of internal temperature, pressure, mechanical stress and electrode potential. This PhD studentship will expand our current research into larger format batteries, which are increasingly the format of choice for many applications.

The larger size will mean that different sensor technologies are required across a range of use-cases including material characterisation, performance and safety evaluation. NPL will provide close supervision and access to technology experts on diagnostics, testing protocols and simulation-led design of new lithium ion battery technology and systems.